Embedded Generator Analytics for DNOs

This project aims to develop a software tool for Distribution Network Operators, who are responsible for the transformers and lines that deliver electricity to consumers. It will assist them to manage their networks and maintain a reliable service in the context of growing numbers of connected micro generators such as rooftop PV panels and small wind turbines which tend to make their task more difficult.